The University of Hull and Humberside Fire and Rescue Service Limited KTP 24_25 R5

To embed novel carbon mapping (Scope 4 carbon emissions) capacity and capability and deliver pioneering environmental impact assessment expertise, with machine learning. This will demonstrate sectoral leadership and the validated basis to innovate, plan, mitigate impact and deliver continuous improvement and efficiency savings in a blue-light service such as HFRS.